First Mile

Good connectivity is a basic necessity and yet a third of the global population does not have access to the Internet.

The Teletech(c) box provides affordable 5G in the home. It is similar in size and power consumption to a broadband router. We are starting with a pilot in Oxford and adopting a utility business model.

We are using maturing technologies, commodity products and open innovation to accelerate home access in this field. It is the digital version of buying a solar panel and selling electricity back to the network.